Spring Sites as persistent places of human settlement in arid zones: a multi-disciplinary approach

The first colonisation of Asia by our species, Homo sapiens, occurred during the Late Pleistocene (ca. 129,000 - 11,700 years ago) and required traversing arid areas, such as Central Asia. Springs are groundwater systems that likely played an important role in the human expansion across these regions, where surface waters, like rivers and lakes, are scarce. However, a general relationship between spring formation and human occupation remains understudied because complexes of several archaeological spring sites have not yet been systematically surveyed and excavated. The aim of SpringScapes is to explore the possible use of spring sites as persistent places of human settlement in Kazakhstan, where several such complexes of different ages have recently been discovered. Specifically, it will 1) develop a new multi-scalar and multi-proxy methodology for the survey and analysis of archaeological sites associated with springs; 2) correlate the timing of the formation of spring sites with that of human occupation; and, finally, 3) provide a regional understanding of human dispersals in arid zones during the Late Pleistocene and their palaeoenvironmental context.
SpringScapes will achieve these aims through a combination of survey, excavation, and off-site landscape analysis on the one hand, and sedimentological, micromorphological, and geochemical analyses on the other hand. Using novel methodologies to reconstruct terrain evolution and its relationship to changes in the availability and quality of ground water sources over long time scales, SpringScapes will make important contributions to the study of prehistoric archaeology and to advancing geoarchaeological methods. In our time, as Central Asia finds itself again on the threshold of aridity, SpringScapes will also provide lessons for the future on how to model human mobility as a function of water availability.